Malting Quality in a changing climate

Barley is the fourth most widely produced cereal globally and is used to produce malt, a critical ingredient in the brewing and distilling industries. In the UK alone, approximately 1.5 million tonnes of malt are produced annually from malting barley grain. Malt production involves three main stages: steeping, germination, and kilning. First, the grain is soaked in water to initiate germination, during which starch is converted into fermentable sugars for alcohol production. Finally, the grain is kilned to halt germination and reduce moisture content.

During steeping, even water uptake across the batch is required to ensure uniform hydration of the grain, promoting efficient germination and starch modification. Unfavourable grain hydration profiles, such as excess water uptake, can reduce malt quality. Climate change poses a significant challenge as drought and increasing variability in temperatures affect grain composition and size, impacting water uptake profiles. Therefore, to gain a better understanding of how genetic background, environment and the interactions between them (G x E) may influence water uptake and malt quality, this project is utilising multiple population studies and field trial locations. By analysing a panel of barley varieties diverse in genetic background, novel pathways involved in regulating water uptake will be identified, such as those which control grain and cell wall composition, grain size and anatomy.

Overall, this project aims to improve our understanding of how the environment, genetic background, and the interactions between them regulate malt quality and water uptake into grain, to ultimately inform barley breeding programs.